Can routinely collected data be used to reliably follow-up participants in large randomised trials?

This project aims to investigate whether the use of routine healthcare data can be used as an alternative source of follow-up to patient reported outcomes recorded in clinics and then adjudicated by clinicians (the current gold standard). Randomised clinical trials (RCTs) are essential for analysing both the safety and efficacy of clinical care in evidence-based medicine. Due to the increasing costs (and limited funding) of trials it has become substantially more difficult to run large-scale RCTs and conduct long term follow-up. Renal medicine generates the least number of funded trials (ref: Am J Kidney Dis 2014; 63 (5): 771-80), and due to the significant expense and complexity of the kidney disease population most trials exclude them. Chronic kidney disease (CKD) exists in 5-10% of western populations (ref: Lancet 2012; 379 (9811): 165-80) and costs the NHS approximately £1.6 billion annually (Nephrol Dial Transplant 2012; Vol. 27 Suppl 3: iii73-80). Thus there is a direct mismatch between evidence and need for renal trials which needs to be addressed.